Agglomeration

Chrysalis specialises in the formulation development, sales and marketing of Health & Beauty products and ingredients. The company offers a wide range of over 50 food supplement, medicinal & personal care products for branded and private label needs.

The company will use its innovation voucher to further develop and improve its manufacturing processes.